THERMETEX – Thermoelectric Textiles

This project seeks to establish the feasibility of using bimetallic woven structures to create thermoelectrically functional polymer composite structures. The aim is to enable a step change in the deployability of thermoelectric effects into a wide range of potential applications requiring either trace cooling or trickle electrical power generation, and trades off the relatively poor thermoelectric energy transfer efficiency of metals for the excellent utility of advanced flexible materials.